Understanding cellular and mitochondrial protection via topical application of antioxidants

In this PhD we will study the field of oxidative stress and bioenergetics with a focus on the skin and damage to mitochondria which is a key marker of cell ageing, given the compromised ability of mitochondria to repair themselves. Therefore research into their protection against the environment has far reaching implications in a wide variety of fields from cosmetics to pharmaceutics, along with the ability to demonstrate synergistic benefits between ingredients. This links with bioscience for Health and bioenergy.
We will study the mechanisms by which topically applied antioxidants can reduce cellular oxidative stress on mitochondria in skin. The work will include developing 3D skin models to enable the location and mode of action of the antioxidant species to be researched. Novel methods for visualising this reduction in oxidative stress will also be studied. Potential applications include novel cosmetic and drug products, along with synergistic benefits.
This is a multi-disciplinary PhD studentship and includes cellular and molecular biological techniques such as cell culture, electrochemistry, UVR dosing regimes, real time PCR, gene array profiling, mutational analysis, percutaneous absorption, bio-imaging, FACS analysis and mitochondrial functional analysis. The supervisory team will be led by Professor Birch-Machin